ROV Non-Native Invasive Species Vegetation Control for Rail: Herbidrone UAPS

Project to deliver a Demonstrator of drone delivered herbicide service for difficult to reach Non-Native Invasive Species of vegetation (e.g. buddleia on brickwork) on critical infrastructure (e.g. bridges, retaining walls, embankments, cuttings and tunnel entrances), particularly in situations which currently involve personnel work at height and/or near live track. In addition to promoting native species and biodiversity, this will also lead to a more pleasant experience for customers and staff.